VisiTech International' Super Resolution Imaging in Multi-beam Confocal Scanning Systems

An ongoing challenge of imaging microscopy is the limitations of achievable optical
resolution. Improved optical resolution allows smaller features to be resolved which in turn
allows researchers to better understand such processes as cell division, movement of
mitochondria and colloidal dynamics. The techniques to improve optical resolution beyond
the current perceived limitations are called super resolution.
Existing systems which can offer this super resolution are limited by the poor achievable
temporal resolution and high cost. The poor temporal resolution of these systems limits them
to taking a “snap shot” of a sample in super resolution but the dynamics cannot be studied in
super resolution. This is hugely limited in applications such as those mentioned above. Also
these existing super resolution techniques are very expensive (£1M) putting them beyond the
budget of many scientists worldwide.
The aim of this project is to develop a new technique for improving the spatial resolution of
confocal imaging systems without impacting on the temporal resolution at a price which is
targeted at being one quarter of the price of existing systems. We have developed a concept
that combines our multi beam confocal imaging system with super resolution providing the
world’s first multi beam super resolution system offering super resolution at a high enough
temporal resolution to allow the study of dynamics in super resolution.
A further objective of the project is to transfer our design into a working prototype ensuring
that we develop clear records of each stage of manufacture so we can transfer the knowledge
gained through prototype development into a product that we can manufacture at our target
price and in turn market worldwide.
Over 85% of the materials we procure to build our confocal imaging systems are taken from
local, UK companies so any increase in turn over resulting from our new technology will have
a direct impact on the local economy.